Azepines from Pyridines by Photochemical Ring Expansion

Azepines are one of the many privileged heterocyclic scaffolds present in the pharmaceutical industry,1 for example, the ubiquitous benzodiazepine is present in a wide range of tranquilizers such as alprazolam (Xanax), psychotropic agents such as diazepam (Valium) and azepines are present in several experimental antimicrobial agents. While the syntheses of such compounds are well known, a general synthesis for azepines remains elusive. Thus, this project aims to exploit the concept of chromoselective ring expansion developed in the Clayden group to provide access to a wide range of azepine derivatives.
This project aims to extend this work to pyridines, where it can be envisaged that ring expansion will lead to azepines such as that shown. Furthermore, the chemical inequivalence of the various double bonds within the azepine may provide opportunities for further functionalisation.

Several advanced techniques such as computational nonadiabatic molecular dynamics, transient absorption spectroscopy and flow chemistry will be leveraged to gain an understanding of the underlying mechanism and increase the synthetic utility of this method.